Selective chemical intervention in membrane trafficking - designing interfacial inhibitors specifc to Arf1/Arf-GEF complexes

All animal cells contain multiple membrane-bound structures known as organelles. Each type of organelle contains a characteristic complement of proteins that ensures metabolic compartmentation. Maintaining the identity of organelles and ensuring accurate transport of material between them underlies all cellular function. Transport of proteins into (endocytosis) and out of (exocytosis) the cell involves their regulated movement through a series of organelles that comprise the so called endocytic/secretory pathway. At various stages, transport involves encasing the protein cargo within small vesicles or tubules that act as carriers to be accurately targeted to the next staging post along the pathway. During this process, the identity of the receiving and dispatching organelles must be maintained. In this project, we propose to develop specific chemical tools to dissect transport steps of the secretory pathway in fine detail. There is a large body of information regarding the identity, function and even molecular structure of key proteins (the Arf family of small GTPases) involved in vesicle transport steps. Arf proteins exist in two states (on and off) and are switched between these states by other proteins that are compartment-specific. We are proposing to develop two currently available small chemical inhibitors that target a complex of Arf1 with its activator to prevent its activation. The approach makes use of a new category of chemical inhibitors called interfacial inhibitors. Most existing chemicals target the 'active site' of an enzyme or inhibit binding of components involved in reactions. In contrast, interfacial inhibitors trap complexes of proteins at a 'dead-end' point during their cycle of function such that they can no longer perform their role in the cell. Unfortunately, the classical interfacial inhibitor of Arf1 causes widespread disruption to multiple pathways simultaneously because it targets not just one pairing (i.e. one Arf1 GTPase and its specific activator on one compartment) but many such pairings, thereby preventing the activation of multiple Arf1-containing complexes. Nonetheless, the use of this inhibitor has led to literally thousands of publications giving some idea of the potential of more specific inhibitors. We are now proposing to synthesize refined versions of existing interfacial inhibitors to generate chemicals that are a lot more specific in their action. In this way, tools will be generated that can be used to discriminate the different Arf1-mediated steps in protein transport. The molecular architecture of Arf1 with its activator and a classical inhibitor is already known. This allows us to model other inhibitors and other closely related protein pairings. Our interdisciplinary team includes a chemist, molecular modeller, cell biologists and biochemists and has already generated a significant amount of data, including a characterization of key differences between existing chemical compounds that inform our future modification. The specificity of the molecules we synthesize will be tested using automated cell imaging and by using cell-based biochemical assays. We have significant expertise in this area and all of the technology is in place for this project. The proposed work has enormous potential since specific inhibitors of Arf1 will provide the scientific community with a new set of tools with which to probe trafficking pathways associated not only with the Golgi stack, but also with other organelles, such as the trans Golgi network (TGN) and endosomes. It is additionally important because the cohort of molecules we are targeting regulate a superfamily of small G proteins that is involved in almost all cellular processes including growth, division, metabolism and signalling. Thus in the long term, the approaches and lessons we learn from this project may prove valuable in the analysis of a wide range of regulated activities critical for a healthy cell.

Technical abstract
The purpose of this project is to model, synthesize and characterize specific small molecule inhibitors of defined membrane trafficking steps. Specifically, we propose to target Arf1-dependent membrane trafficking steps which include ER-to-Golgi transport, transport through the Golgi itself and transport between the trans-Golgi network (TGN) and endosomes. Arf1 in its GTP-bound form triggers the formation of coated regions on a membrane where protein cargo can be concentrated and the membrane deformed to form a vesicle. Activation of Arf1 depends on a specific guanine nucleotide exchange reaction catalysed by one of many Arf1-GEFs. This work builds on previous characterization of the naturally occurring chemical brefeldin A. Brefeldin A is a defining example of an interfacial inhibitor - a compound that targets protein complexes that are undergoing a conformational change. Specifically, brefeldin A traps Arf1 in an abortive complex with its Arf-GEF and GDP. Unfortunately, brefeldin A targets multiple membrane trafficking events through stabilization of multiple Arf/Arf-GEF complexes. This project will design, synthesize and characterize interfacial inhibitors that specifically target the Arf1/Arf-GEF complexes that are involved in specific membrane trafficking steps. Chemical genetics has led to the identification of additional inhibitors of secretory pathway function, termed Exo1 and Exo2; these are brefeldin A-like in the way they act but show differential effects on membrane traffic in cells. These compounds, notably Exo2 which is highly amenable to derivatization, will form the basis for structure based chemical design. In this project, we will chemically synthesize derivatives of these molecules to generate inhibitors that will disriminate the different Arf-mediated steps of membrane trafficking. Such components will be valuable to many researchers worldwide in efforts to determine the machinery involved and trafficking itineraries of key macromolecules.